Food Insecurity, Intrahousehold Dynamics, and Lifecourse Outcomes in Low- and Middle-Income Countries

Food Insecurity (FI) involves insufficient or inconsistent access to enough safe and nutritious food to sustain a healthy life. While there is a large literature on the negative consequences of FI for the health and well-being of children from high-income countries, findings from high-income settings may not apply in other contexts. Evidence on the long-term impacts of FI on health, skills acquisition, and employment and educational trajectories from low- and middle-income countries (LMICs) is extremely limited, particularly focusing on late childhood through adolescence. Evidence from a lifecourse perspective, where consideration is given to how the timing (when FI occurs) and persistence (how long it lasts) of FI might matter is also very sparse. What evidence does exist in this area does not consider how the risk and experience of FI may be different for different individuals within the household.

This project will address gaps in the evidence on FI in three key ways:

1. I will document the long-term impacts of FI for children and adolescents in four LMICs: India, Ethiopia, Vietnam, and Peru. I will begin by applying statistical models to Young Lives data, a survey on children's well-being that has tracked outcomes (including FI) for children in all four countries since 2002. Beyond considerable negative implications for health and well-being, the detrimental impacts of FI have the potential to substantially stymie economic growth.

2. I will also apply statistical models to Young Lives data to consider what makes some families resilient --that is, why is it that not all families in poverty experience FI, while some households above the poverty line do experience FI? Of particular importance will be the role of extended family and government programs in helping families to get by.

3. Findings from the statistical models will then be validated through collection and analysis of rich, in-depth interview data with families about their experiences of economic hardship and FI. Building on these findings, I will then examine how we can measure individual-level FI in survey data. Current standard practice in survey data is to measure FI as a household level phenomenon. However, this approach cannot capture inequalities within households, where some members of the household may have better access to food than others. Measurement of individual-level FI alongside household-based measures is a necessary next step for understanding inequalities. I will draw on my findings from Young Lives and my qualitative interviews in order to develop a new individual-level measure of FI.

Given that, of the global food insecure population, 1/9 live in India alone, and undernourishment is increasing most in sub-Saharan Africa and South America, my focus on the selected countries promises to have a tremendous impact on global FI. This cross-national focus will also enable mutual policy learning between countries. The importance of FI will grow in coming decades, driven by e.g. climate change. This is particularly salient in LMICs, where agriculture is vital--for example, 85% of Ethiopians depend on agriculture for their livelihoods.

I will achieve the my goals in this project by building on my strong track record of analysing survey data and collecting and analysing interview data in LMICs in South Asia and sub-Saharan Africa. Capitalizing on existing data (Young Lives) which I have previous experience analysing will provide a low-risk, high-efficiency means of generating evidence on FI in India. I will then extend my analysis to the other three countries for which there are Young Lives data, as well as collecting primary qualitative data and developing and testing a new measure of individual-level FI. These efforts will be supported by leveraging my existing in-country partnerships, developing new partnerships, and assembling an outstanding research team.

Potential impact
Lifecourse evidence on the predictors and consequences food insecurity (FI) in low- and middle-income countries (LMICs) is scarce. Findings from this project will speak to a broad range of issues, including links between FI and labour market skills gaps, public health, child and adolescent development, resilience, and innovation in overcoming critical development challenges. This work will contribute to achievement of several Sustainable Development Goals (e.g. Goal 2, on food security and Goals 3 and 4 on promotion of well-being at all ages and education for all, respectively) by providing a strong evidence base to inform nutrition, education, and development policy. Given the importance of food security and child well-being for sustainable and equitable development in the long-term, this project will benefit a range of non-academic audiences, including civil society and government policymakers and the international third sector, by providing an evidence base. By opening a dialogue between academics, stakeholders, and members of the general public, impact activities (the final workshop in particular) will benefit each of these groups by fostering a discussion to identify both pressing problems and tenable solutions.

While this work will focus on four countries (India, Ethiopia, Peru, and Vietnam) and therefore likely have its greatest impact in these countries, findings are also likely to be adaptable for local relevance in other LMICs as well, not only because the selected countries represent a variety of economic, geographic, and cultural systems, but also because many countries may face similar development challenges. In order to engage with civil society, the entire research team will use social media to share findings and encourage public questions about the project. We will also start a Facebook page for our project events, which will foster a dialogue with our stakeholders and the general public. To ensure public engagement and relevance of findings to the general public, we will request questions leading up to the event and live Tweet a dialogue with the public during the event. Media relations will also be an important strategy for our project; press releases will be issued to increase visibility of the findings, and we will author pieces written for a general audience on both The Conversation and several blogs. The project will benefit civil society by our generating awareness of the consequences of FI for children's lifecourse trajectories. Civil society will also benefit indirectly through the impact of our findings on social policy.

In order to reach policymakers and stakeholders we will host events, engage in knowledge exchange, and publish policy briefs. At the outset, administrative support staff will liaise with Fledderjohann's collaborators regarding research network resources, review contact lists from previous events, and conduct online searches to identify interested stakeholders and establish a mailing list. Fledderjohann will also attend the Agriculture, Nutrition, and Health (ANH) Academy meeting to network further with critical national and global stakeholders, and will set meetings with stakeholders to review aims and discuss next steps for the project. We will maintain a dialogue throughout the project by mailing regular updates and requesting comments. Finally, we will host several project workshops to discuss findings with our stakeholders, receive critical feedback, draft policy briefs in collaboration with our stakeholders, and discuss remaining evidence gaps and steps for future research. The 3rd workshop will also include an opportunity to answer public questions through live social media engagement.

In sum, this project will benefit stakeholders by facilitating co-production of a strong evidence base and clear policy recommendations, and children and families by raising public and policymaker awareness of the challenges individuals and families face in relationship to FI.